Microbes and Food Safety: Microbial threats from foods in established and evolving food systems

Technical abstract
To identify where and when microbial threats emerge in traditional and novel foods through an improved understanding of their genotypic variation metabolic potential and interactions within microbial communities.